University of Plymouth and Recycle it Global Limited KTP 25_26 R2

To develop marine bio-remediation technology that enables Recycle It Global to treat contaminated dredged materials sustainably. This project addresses the absence of safe, cost-effective disposal methods, transforming a regulatory challenge into a commercial opportunity by creating valuable construction materials and supporting the company's expansion into the £20bn global dredging market.